ATKINS - Rapid Manufacturing a Low Carbon Footprint

ATKINS will investigate a holistic solution to energy minimisation in product manufacture, distribution & use by creating an energy-efficient design, manufacture and distribution technology platform based on the unique characteristics of Rapid Manufacturing (RM) technologies. Such an approach will enable novel design & supply chain methods for the manufacture, via a digital supply chain for reduced transportation, of fully optimised products using energy efficient & waste minimising RM processes. This holistic approach is unique &, for maximum benefit, it is vital that UK manufacturers are closely involved with the specification & development of this new system to achieve more energy efficient processes and products. ATKINS will deliver a completely new RM based technology platform for the environmental manufacture of lightweight, energy efficient, automotive & aerospace metallic components.